Investigating stomatal responses to darkness.

Guard cells are specialised cells that, in pairs, form microscopic pores on the underside of leaves known as stomata. These pores are able to regulate gas exchange and water transpiration in response to various environmental signals by opening and closing, which is bought about by changes in guard cell turgor pressure.

The signalling cascades regulating the opening and closing of stomata have been the focus of intense research, and the production of reactive oxygen species (ROS) within guard cells has been shown to play a key role in stomatal closure. However recently, guard cell ROS production has also been shown to play a role in stomatal opening as well. It is unknown how guard cells are able to differentiate between the ROS signals inducing stomatal opening and those inducing closure. This project will use various imaging techniques including a genetically encoded ROS fluorescence reporter to analyse whether, in the model plant Arabidopsis thaliana, the specificity between the opposing ROS signals is encoded within the particular spatial and temporal ROS production patterns.

Understanding the mechanisms behind the control of stomatal aperture are highly relevant to tackling current world problems such as global warming and food shortages. As temperature increase, risk of crop failure due to drought stress will also increase. Stomata are heavily involved in drought stress responses in crops, and modulating the responses of stomata to drought (and other environmental signals) provides a means of increasing crop drought resistance.